Bio-Trimmings

Bio-Trimmings by Hoyan Ip is an innovative project that links the relationship between food science and fashion. It offers the alternative solution of inedible food going into landfill as well as promoting awareness of the global, economical and social problems linked to food waste such as world hunger and malnourishment. It brings about a change towards eating habits especially when resources are beginning to run low. It offers an alternative product to manufacturers and designers to use buttons, sequins etc. that are made from wasted food rather than the metal and plastic trims we use today. This project not only offers solutions between fashion and our environment, but offers unique products that drives a positive way forward towards a more sustainable and ethical future.